Identifying novel biomaterials that re-direct T cell function in vivo

The PhD project will utilise self-assembling peptide hydrogels modified with glycosaminoglycans to identify specific 3D environments that are able to induce plasticity in the phenotype of T cell populations with the ultimate aim of diverting immune cell function in vivo. Our established systems use isolated T cells directed to different phenotypes with antibodies and cytokines. What is now needed is a defined, non-toxic materials platform to advance this work to a stage where these can be used in vivo. We will use human and mouse T-cells populations (e.g. regulatory T-cells (Treg)), characterised with phenotype / function assays (Flow cytometry, ELISA, PCR) after culturing in these novel 3D hydrogels to assess the induction of plasticity. Experiments will be initially undertaken on planar surfaces with isolated cells, and ultimately adapted to in vivo studies measuring the induction of T cell plasticity in mouse models. The outcome will be novel classes of materials that selective redirect T-cell differentiation and alter their function in vivo. The characterisation of novel "materials switches" for immune instruction is an important milestone for our future understanding of materials-cellular communication (i.e. instructive devices, implants, regenerative medicine). This has significant potential to impact on human and animal health (e.g. cancer, autoimmunity).